AeroCom Workshop 2010 ['APPRAISE']

While the scientific evidence for anthropogenic climate change is undisputed, significant uncertainties remain in quantitative predictions of the earth's climate. The insufficiently constrained role of aerosols, clouds and their complex interactions is arguably the single greatest uncertainty in current global climate models. Given that current estimates of the costs and risks of climate change are equivalent to losing at least 5% of global GDP each year, potentially rising to 20% [Stern, 2007], the dissemination of the current state of the art in aerosol-focused physical climate research to stakeholders in Government and business is of crucial economic and social importance. The AeroCom-project is an open international initiative to advance the understanding of the global aerosol and its impact on climate. The AeroCom participants actively exchange knowledge in a diverse community with about equal representation of academic research and applied climate research centres. Since its establishment in 2003, AeroCom has become a key international forum on the climate effects of aerosols - and AeroCom activities have effectively disseminated their results to stakeholders, e.g. through the Intergovernmental Panel on Climate Change. Annual workshops continue to be conducted and planned to support further scientific dissemination and knowledge exchange across a diverse community of researchers, users and stakeholders. The NERC funded Aerosol Properties, PRocesses And Influences on the Earth's climate (APPRAISE) programme is the main UK science initiative on aerosols and their effects on climate. Virtually all APPRAISE activities aim to refine the representation of aerosols in current operational global climate models as well as to inform stakeholders about the climatic effects of anthropogenic aerosols on a range of geographic and temporal scales. The hosting of the AeroCom workshop 2010 in Oxford, funded by the APPRAISE programme, will provide a unique platform to further raise the profile of UK aerosol science within the international community and make the dissemination of NERC funded research to national and international stakeholders an integral output of APPRAISE. We expect that the proposed AeroCom conference will deliver a range of outputs beyond the fundamental sharing of the scientific state of the art amongst aerosol researchers. As a research community we need to better understand what local, regional, national and international economic, social and educational goals can be addressed by primary aerosol research. By inviting and engaging with the range of end-users and stakeholders, AeroCom 2010 will help to deliver the APPRAISE knowledge exchange goals.